Novel Method for an Altitude Compensation Nozzle

The ultimate objective of the proposed research is to identify a novel method to improve the efficiency of main stage rocket nozzles. The chosen method, most likely to be a form of secondary gas injection, will be compared to a simple converging-diverging nozzle along with state of the art nozzles to identify the improved performance with an experimental proof of concept nozzle tested, with support from industry through the Space West Cluster's in-kind support.